SPOKESAFE - Interconnected network of secure smart bike lockers

SPOKESAFE is an urban mobility platform of interconnected smart bike lockers which give cyclists instant access to a network of secure parking spaces at the click of a button.

We work with public and private sector stakeholders to manage and monetise under-utilised and redundant space, thereby leveraging existing infrastructure to open up cities and support sustainable modes of transport.